Oil Aeration

The goal of this PhD is to investigate the mechanisms responsible for the entrainment and entrapment of air within oil and the subsequent behaviour of the formed gaseous bubbles. A variety of experimental rigs and methods will be used to monitor droplet impacts, bubble interactions and transient aeration.